The University of Manchester and Forensic Testing Service Limited

To develop and embed an Artificial Intelligence powered reporting solution to transform business processes by combining a set of automated and flexible data-driven explainable Artificial Intelligence tools providing the capability to account for and report on additional types of substance misuses with well-characterized accuracies.